Optimising energy production from anaerobic digestion using molecular microbial monitoring techniques developed for the oil and gas industries

This feasibility study will investigate the potential of transferring competency and methods developed for use in the oil industry for the determination of bacterial populations, to the production of renewable energy from wastes and other renewable sources using anaerobic digestion (AD) technology. Improved performance and lowering of associated risks in AD will contribute to improved energy security, management and storage of energy in the form of biogas. The study will be a new collaboration for NCIMB and ORA bringing together expertise in AD process technology together with molecular microbial monitoring to bring a new model for optimising process control and improve efficiencies of operation.